SPECTRAL APPROXIMATION ON METRIC GRAPHS, ON MANIFOLDS, AND FOR SYSTEMS OF DIFFERENTIAL EQUATIONS

This project will apply techniques from abstract operator theory, including numerical ranges, operator pencils and analytic operator-valued functions, to study the effects of operator compression on the spectra of various models, including differential equations on graphs and singular manifolds